Compound climate hazards and the future of vegetation management on built heritage in England

Compound climate hazards (such as the combination of temperature and rainfall changes and extreme events) pose serious risks for England’s built heritage. In particular, compound hazards will affect vegetation growth – some species of which are known to cause deterioration, while other forms of vegetation provide protection. This project aims to understand how such compound hazards will affect the growth and management of vegetation across the National Heritage Collection, with a focus on ruined sites. The project will combine a numerical modelling approach (to provide a generalised picture of risk across the whole Collection) with a case study-based approach (to provide a more detailed assessment of the how compound hazards will affect the nature and impacts of vegetation at varied sites across a range of locations). The project objectives are to: (a) understand the key vegetation types found at English built heritage sites and whether they are deteriorative, benign or protective; (b) explore how compound climate hazards in future will affect the distribution of these vegetation types across the national built heritage collection in England, and what impacts this will have on deterioration risks; and (c) how the challenges and opportunities of compound climate hazards and vegetation can best be anticipated and adapted to through pro-active sustainable management. The student will use species distribution modelling approaches already pioneered by the supervisory team to predict changes in soft capping vegetation caused by climate change. They will also provide a balanced assessment of the impact of different vegetation types across England. The project outcomes will be a hazard map for ruins across England, an improved understanding of what vegetation types are good, bad or benign for the conservation of ruined sites, and practical guidelines for managing vegetation at ruined sites in a more ‘nature positive’ way given the changes wrought by future compound climate hazards.